The University of Nottingham and PXTech Limited

To develop predictive and prescriptive analytics capability to maintain their leading industry position as a Business Intelligence Solution provider. Application of advanced data analysis, data mining, machine learning, modelling and optimisation techniques will achieve this goal.